Where family fits: exploring familial responses to the threat and consequences of serious youth violence

Where family fits: exploring familial responses to the threat and consequences of serious youth violence